Complex healthcare in the home

In many spheres, such as healthcare and finance, people are being required to carry out complex tasks and make increasingly complex decisions that were once taken by professionals. In healthcare family members are carrying out increasingly complex care for their relatives in the home. Previously many of these patients would have been cared for in a hospital setting by professionals or would not have survived. There is an urgent need to understand how families can be better equipped to manage their care in the future. This DPhil will explore the challenges lay people face when carrying out complex medical care in the home environment, bringing social science theory and research to bear on the challenges facing families.

The care provided by parents for children with chronic or life-limiting conditions can be particularly complex. Tasks carried out by parents include gastrostomy feeding and tracheostomy care. There are a number of psychological issues involved in preparing and supporting parents to provide complex healthcare, such as the optimal conditions for learning and memory, the nature of expertise, and the impact of stress on performance.
In the first year of my DPhil I have conducted two clinical studies exploring parents' experiences of providing complex care, their views on training and the problems occurring with respect to unsafe care. In my second and third year, I am testing and developing interventions informed by cognitive psychology to better prepare parents to provide safe medical care in the home. In the final year of my DPhil I will pilot an intervention in the NHS with a group of parents.